Small is Beautiful

The aim of the this project is to introduce the concept of "small is beautiful" into a conservative relatively low technology manufacturing sector where the "economies of scale" argument has been used for the last decade to build ever more so-called efficient process lines. This will be a major challenge. The new philosophy, "small is beautiful", starts by encouraging the use of high quality feedstock, only melting what is required and only when it is required. Recycling of internal scrap is not necessarily acceptable but an aim for higher yields is. Applying counter gravity casting methods to improve yield and give enhanced quality is encouraged as is the recovery low grade heat from solidification.
The project will achieve this by the development of a software tool incorporating a new philosophy/methodology and metric for the handling of materials and energy throughout the process in foundries using computer numerical process simulation to support the decision making. The project would also look at the full energy chain from charge materials through to waste heat and energy in the process and identify the opportunities for scavenging waste heat and the costs associated with the whole process. This will therefore enable cost/benefit analysis to be undertaken so that companies will be able to make informed decisions about design, material and process at a very early stage.

Potential impact
The DECC report on UK energy published in July 2013 showed the total UK energy usage in 2012 as being 206 million tonnes oil equivalent (mtoe) or 8.7 ExaJ (8.7 x 1018 J) of which about 17% was used by industry. An estimate has been made that approximately 4% (about 60,000 TJ) of this is used by the foundry industry. By adopting the new philosophy proposed in this research for foundry manufacturing processes then this could be more than halved.
In order to get industrial engagement and develop potential pathways into manufacturing we are initially working with a core of software companies who already supply materials selection software and process modelling solutions into the foundry industry. The companies will be involved in meetings to help define the research direction and help with the implementation of the software code. Professor Jolly already works closely with the Cast metals Federation (CMF) and the Institute of Cast Metals Engineers (ICME) sitting on both technical and education committees. By involving both these organisations in understanding the new philosophy the concepts can be introduced into the industry's training courses which are delivered by these organisations.